Thermal and impact resistance of novel MAX phase ceramics

The ternary carbides and nitrides known as MAX phases combine the attractive properties of both ceramics and metals; for example Ti2Alc ceramics have attracted in the past attention for a variety of impact resistance applications - this is in the research area of materials engineering and ceramics. The main objective of this research work is to investigate the high temperature impact resistance of high density MAX-phase electrically conductive ceramics. In this project a particular focus has been paid to the Ti2AlC and Ti3SiC2 MAX-phases.